Thermofluid Optimisation AM High Heat Flux Components for Fusion

Additive manufacturing enables us to make parts with complex internal geometries, from tortuous channels to open cellular structures. This is usually done to achieve lightweighting, although parts can also be made to fit other applications; such as, thermal management and fluid flow applications. This project will examine the design and use of additive manufacturing components for nuclear fusion. Additive manufacturing has been identified as a technology with significant potential applications in fusion, particularly for the high temperature, high-heat flux components which make up the plasma-facing first wall and development of the processing of refractory metals, including Tungsten and Tantalum, has shown promise to support this.